Improved design of effective anti-cancer therapies via multiscale modelling and simulations

The aim of this project is to elucidate the interplay between the tumour microenvironment features and the efficacy of blood and drug delivered intravascularly through suitable anti-cancer therapies based on the application of an external (electro-magnetic) field.

The student will obtain new mathematical models obtained via homogenisation techniques to describe the biophysical system at hand at a tissue scale level whilst retaining information concerning the tumour microstructure. Model's predictions will support the optimisation of therapy in terms of dosage and scheduling.